Additive-manufacture for Design-led Efficient Patient Treatment - ADEPT

This project will revolutionise the market in patient specific implants and put UK expertise at the forefront of R&D in the sector. The application of advanced manufacturing technologies, such as Additive Manufacturing (AM) in the production of bespoke, patient-specific devices and implants is currently constrained to those with in depth expertise and relatively large budgets. This is due to the high level of technical competence required to understand and design for the processes, intensive nature of design and verification and high production costs. This project intends to overcome these barriers by building in the tacit knowledge of designers, engineers and medical specialists into an intelligent software-driven service that drives production capability and the supply chain. This will create a more economically viable service that will encourage much wider benefits to healthcare markets across the world.